Novel non-equilibrium states of matter in periodically driven spin systems

A theoretical/ experimental initiative at the interface of condensed matter, solid state and atomic physics. The aim is to develop a fundamental understanding of novel non-equilibrium states of matter in periodically driven spin systems. A prime example are time crystals, which are many-body systems with a subharmonic response when coupled to a periodic drive. Developing a fundamental theory for such systems, and its implementation and verification in various experimental platforms, opens up new possibilities for the preparation and control of quantum non-equilibrium materials with applications in both solid-state and quantum-enhanced technologies.